Enhancing Drug Solubility Using Novel Dry Powder Coating Technology

There is a lack of available technologies for particle surface modification that do not affect the particles physical and chemical properties. Currently 70% of new drugs being developed exhibit poor solubility and this provides a huge challenge and high cost for drug development in the pharmaceutical market. Current techniques are expensive, produce low yield and cannot process unstable drugs. Aston Particle Technologies Ltd. "APT" offers a novel one-step particle engineering technology that processes drugs and materials without the use of solvents and heat. Its USP lies in delivering enhanced particle properties for challenging drugs (high dose, moisture sensitive or heat sensitive) at low cost. APTs solubility enhancement project aims to increase the solubility of poorly soluble drugs, including those that are unstable, through its particle layering technology.